PromptGuard: AI-Native Data Loss Prevention for LLM Interactions

Large Language Models (LLMs) such as ChatGPT, Copilot, Gemini, and similar AI systems are now widely used by professionals for drafting documents, analysing data, coding, summarising reports, and supporting decision-making. While these tools offer significant productivity benefits, they also introduce a growing cyber security risk: users frequently share sensitive or regulated information directly within AI prompts or file uploads without fully understanding the potential consequences.

Confidential contracts, financial spreadsheets, proprietary source code, internal reports, personal data, and customer information are increasingly being entered into conversational AI systems. In several well-publicised incidents, organisations have restricted AI usage after employees unintentionally exposed confidential data through AI interactions. These events demonstrate that even well-trained professionals can inadvertently disclose sensitive information when using powerful AI tools.

Existing Data Loss Prevention (DLP) technologies were designed for email, file transfer, and network monitoring. They are not built to operate inside conversational AI workflows or to analyse prompts, documents, images, or other uploads before they are processed by LLM systems. As a result, many organisations lack preventative safeguards at the exact moment users interact with AI.

PromptGuard addresses this emerging challenge by providing an AI-native, runtime data protection layer specifically designed for LLM interactions. The solution analyses user prompts and uploaded content in real time before submission to an AI system. It identifies sensitive, regulated, or confidential information and applies policy-based controls such as warnings, redaction, blocking, or secure routing. This approach protects users at the point of interaction while maintaining usability and workflow efficiency.

The project aims to develop and validate this preventative security capability for organisations adopting AI tools across regulated sectors, including finance, legal services, government, healthcare, and technology industries. By closing the gap between human behaviour and AI system safeguards, PromptGuard contributes to safer and more responsible AI adoption.

This work supports the development of secure, resilient AI-enabled systems and helps organisations confidently deploy advanced AI technologies without increasing the risk of accidental data leakage.